University of Durham And Summit Media Limited

To construct and exploit statistical models which relate purchase behaviour with dynamic ecommerce price comparison sites to factors such as price elasticity, stock and site usability.